Magnesium Valorisation for Next-Level Impact in Future Yield and Sustainability (MAGNIFY)

MAGNIFY is an ambitious UK project that will demonstrate a cleaner, more resource-efficient way of producing magnesium compounds from waste. Magnesium oxide (MgO) and magnesium hydroxide \[Mg(OH)2\] are vital materials used in construction, refractories, pharmaceuticals, and environmental technologies. However, almost all UK demand is currently met by imports, with most magnesium coming from China. Conventional production involves heating ores to extremely high temperatures, consuming large amounts of energy and producing around 1.5--2.0 tonnes of CO2 for every tonne of MgO made.

MAGNIFY will take a different approach. The project will use Nanomox's patented Oxidative Ionothermal Synthesis (OIS(R)) process to recover magnesium directly from serpentine mining tailings and other UK magnesium-rich wastes that would otherwise be discarded. This innovative process operates at low temperature, cutting energy use by up to 90% and keeping emissions below 2.0 tonnes of CO2 per tonne of MgO. It also recycles its solvent in a closed loop, reducing waste, and offers the potential to recover valuable trace metals such as nickel and cobalt.

The magnesium products produced through MAGNIFY are not the same as those currently available on the market. Nanomox(R) materials are engineered nano-forms with higher surface area and greater reactivity, opening opportunities for advanced applications in catalysis, flame retardants, coatings, and pharmaceuticals. This provides UK industry with access to more sustainable, higher-performance alternatives while improving domestic supply security.

During the project, the process will be scaled up from laboratory feasibility to pilot demonstration at the Biorenewables Development Centre in York, producing multi-kilogram batches using small industrial reactors. These products will be independently tested and validated by potential UK end-users in sectors such as refractories, construction, and chemicals.

The project's results will be brought together in a comprehensive Impact Validation Report, including a full life cycle assessment and techno-economic analysis. This will provide clear evidence of environmental benefits, cost competitiveness, and commercial potential, helping to accelerate adoption across UK industry.

By turning waste into a valuable resource, MAGNIFY directly supports the UK's priorities on Net Zero, critical minerals, and the circular economy. If successful, the technology could be rolled out more widely, helping reduce emissions, cut import dependence, and create new opportunities for sustainable growth.